Better IP

As existing buildings are retrofitted and new buildings are built to higher energy standards, they become more airtight, and natural means of ventilation disappear. To overcome this, Mechanical Ventilation is used, but without Heat Recovery, this leads to up to 5,000 kWh of heat lost from a typical home per year. In order to ‘reclaim’ this energy, Heat Recovery is added, with some models reaching 90% efficiency. Typically with two fans running, 24h a day, these systems use up to 900kWh of electricity per year (three times more than a new fridge). In cases where gas heating is used, Mechanical Heat Recovery Ventilation provides very little or no net CO2 saving.Besides the energy use, mechanical systems have high installation costs due to their complexity, require a number of trades to install and maintain, and suffer from component failures adding to the running costs which already average £100 per year. Mechanical systems also depend on a number of electronic and mechanical components contributing to lack of reliability, resource depletion and electronic waste.Starting off with our innovative and retrofit specific Passive Ventilation with Heat Recovery (initially developed with the help of TSB funded feasibility study and utilising passive stack effect and wind assistance), we have designed a reliable ventilation system for all areas, including wet rooms which incorporates a number of inventions around passive extraction boost, extraction period extension, moisture withdrawal and simplified installation. The system in development (Ventive PVHR) both overcomes a number of challenges of wet room installations and makes the product applicable to summer months and warmer climates, greatly increasing its export potential. The development of this technology will also allow us to provide a Green Deal and Energy company Obligation ready full house system, a proposition proffered by both BRE and LABC.